Support to SET Plan Implementation Working Group and European Technology and Innovation Platform for Ocean Energy

SEETIP Ocean’s mission is to enhance cooperation and collaboration amongst stakeholders both inside and outside of the European
ocean energy sector. This mission is broken down into 6 objectives: 1. Maximise European scientific excellence in ocean energy 2.
Make sustainability and the Just Transition an integral part of ocean energy’s development 3. Build a deeper understanding of how ocean
energy can optimally fit into the wider energy, industrial & infrastructure systems and planning systems, and help realise this integration
4. Empower the SET Plan Ocean Energy Implementation Working Group and other public authorities by monitoring, analysing and
reporting annual commentary on the sector’s progress 5. Reinforce and expand the ocean energy network through strong outreach actions
6. Continue the work of ETIP Ocean and SET Plan Ocean Energy IWG after the project ends Ocean energy can power European society
and economic life with electricity that is renewable, dependable and in harmony with local communities and environments. To reach
this potential, sectoral stakeholders must collaborate, share knowledge and avoid duplication of efforts. SEETIP Ocean will do this by
supporting the activities of both the European Technology & Innovation Platform for ocean energy (ETIP Ocean) and the SET Plan Ocean
Energy Implementation Working Group. The project’s objectives will be achieved through coordination actions bringing individuals and
organisations together to exchange knowledge, create new knowledge and build more and deeper connections. Widespread knowledgesharing will be facilitated via webinars and workshops. Based on these exchanges, SEETIP Ocean will publish accessible studies and
reports that will be widely disseminated across and beyond the ocean energy sector. The SET Plan Ocean Energy IWG’s work will be
supported with annual updated information on sector’s progress and policy and funding support. Up-to-date and accurate data will inform
the IWG’s decision-making.